Public Policy in an AI Economy

Should AI be taxed? The objective of this doctoral research
project is to model the optimal tax-benefit system in a
model in which AI-powered technologies substitute and
complement human intelligence. whether AI should be
taxed or even subsidized will depend on the impact AI
technologies have on wages across occupation types, the
effect of changing wages on labour supply decisions, and
the government's preferences to redistribute along the
wage distribution. The model builds the foundation for a
quantitative analysis of different economies. Considering
recent technological advances and the rapid diffusion of AI,
results are of high interest for scholars as well as
policymakers and novel in a way to merit publication.
The proposed research builds on my previous academic and
professional experiences and complements the research
objectives of my supervisor Dr. Konstantinos Matakos. Dr.
Matakos has already been working on AI and the fiscal
policy implications of automation and is currently trying to
build a team around this topic. In addition, my research is
compatible to the research pathway Politics public policy &
Governance of LISS DTP and adds to KCL's strategic
ambition of promoting inter-disciplinary challenge-led
research as I will tackle an important part of the modernday challenge of facilitating the transition to an AI
economy. Enrolling at KCL and joining the LISS DTP
research community will contribute greatly to achieving the
proposed research objective.